Monotone complete algebras of operators on Hilbert space: Small Wild Factors

Small Wild Factors are mathematical objects. Until recently, only a few of them had been identified. But now it has been discovered that they exist in huge abundance. The goal of this project is to classify all Small Wild Factors by using groups to measure them. Groups are fundamental algebraic entities arising from considerations of symmetry.